Bovine and human tuberculosis: probing the genetic, molecular and structural basis of lipid-mediated pathogenesis mechanisms

The human pathogen Mycobacterium tuberculosis and bovine pathogen Mycobacterium bovis have complex cell walls, rich in unique mycolic acid lipids that play an important role in virulence, adhesion, immunomodulation and biofilm formation. Using an interdisciplinary approach, the role of transcriptional regulation in the mycolic acid biosynthesis pathway will be explored for its impact on lipid mediated pathogenesis mechanisms during initial infection and persistence within the host.